TRACSME: Text Recommendation Automation in Customer Service for SME

"True AI is developing TRACSME - an Artificial Intelligence - based customer service agent productivity solution for SMEs. TRACSME significantly improves operational efficiency and enhances the overall level of customer experience and consequently, consumer satisfaction. It works by recommending responses and next actions for agents, ensuring quality and relevance of the answer provided to the consumer.

As current leading AI requires vast quantities of past training data, AI systems tend to be effective only for large organisations. In contrast, TRACSME uses transfer learning - a breakthrough AI training method. The method mitigates the data barrier and enables SMEs, comprising 99% of UK businesses, to enjoy the benefits of AI productivity tools."